Enhancing and Trialling the Air Pollution Source Tool

This proposal is for a project funded by Innovate UK under a Small Business Research Initiative (SBRI) competition as part of the Clean Air Strategic Priorities Fund Programme; specifically, SBRI Phase 3: 'Enhanced Clean Air Innovation Trials'. The overall challenge we are addressing is within the theme 'monitoring air pollutants or using data to create actionable insights to safeguard health'.

The name of our project is **Enhancing and Trialling the Air Pollution Source Tool**. For this project we will undertake real-world implementation, testing and, together with local authorities, trialling of a highly innovative software tool for separating, for each hour, the air pollution concentration measurements from monitor/sensor networks into the component which is emitted from local sources and the component which arises from long-range transport due to more remote sources.

The tool will enable policy makers, including local authorities, to determine in a straightforward way the extent to which air quality can be improved by local intervention and hence implement the most efficient mitigation measures with consequent maximum health benefits. Key pollutants to which the tool will be applied by local authorities are NO2, for which there remain exceedances of the annual average limit value, and PM2.5, for which there are new stringent targets for 2028 (interim) and 2040 (legally binding) set out in the Environment Act 2021\.

The project will be led by Cambridge Environmental Research Consultants (CERC), an SME which combines a high level of expertise in atmospheric processes with extensive experience of software development. CERC have created, developed and commercially established their world leading atmospheric dispersion model ADMS (Atmospheric Dispersion Modelling System) which has hundreds of users worldwide. CERC manages and participates in commercial and research projects including recent projects with our subcontractors for this project, the University of Cambridge, integrating monitored and modelled air quality concentration data using innovative techniques.